lemon tree infusion 1

Lemon Tree Infusion Ltd. has a quality product ethos with sustainability as a core brand value. We plan to market a range of premium non-alcoholic cordials using, where possible, local ingredients. We strive to bring you a bit of the spirit of the Cretan mountains and combine it with the richness of Kent to produce a “Greek style” product that is at the heart of a natural and simplistic life. The project would explore marketing and packaging strategies to help sustain future business growth.